BT SPL Private 5G HAPS Antenna

BT and Stratospheric Platforms Limited have come together with a vision of using an H2 HAPS platform to provide 5G cellular coverage over a wide area from a single aircraft.

Used for both private groups, such as disaster first responders and security oriented teams over sea or land, or the general population the project will investigate advanced antenna technology capable of being packaged for use on a HAPS platform and proving the performance required to service large numbers of end users from HAPS high operational altitudes.